Change-point analysis in high dimensions

Modern applications routinely generate time-ordered datasets, where many covariates are simultaneously measured over time. Examples include wearable technologies recording the health state of individuals from multi-sensor feedbacks, internet traffic data collected by tens of thousands of routers and functional magnetic resonance imaging (fMRI) scans that record the evolution of certain chemical contrast in different areas of the brain. The explosion in number of such high-dimensional data streams calls for methodological advances for their analysis.

Change-point analysis is an essential statistical technique used in identifying abrupt changes in such data streams. The identified 'change-points' often signal interesting or abnormal events, and can be used to carve up the data streams into shorter segments that are easier to analyse.

Classical change-point analysis methods identify changes in a single variable over time. However, they often suffer from significant performance loss in high-dimensional datasets when applied componentwise. The area of high-dimensional change-point analysis grew out of the need to respond to the challenge created by high-dimensional data streams. A few methods have been proposed in this relatively new area. However, they often require simplifying assumptions that restrict their usefulness in many applications.

In this proposal, I will develop new methods that can handle more realistic data settings. Specifically, I will develop (1) an algorithm that can monitor the data stream 'online' as data points are observed one after another, so that it responds to changes as quickly as possible while maintaining a low rate of false alarms; (2) a change-point procedure that can handle highly correlated component series, a situation that is very common in multi-sensor measurements; (3) a robust method for change-point estimation in the presence of missing or contaminated data. I will provide theoretical performance guarantees for the developed methods and implement them in open-source R packages.

Potential impact
The proposed research can bring direct academic benefit to the fields of high-dimensional statistics and change-point analysis, strengthening UK's world leading role in these areas of fundamental research. Methods developed from the proposed research programme can also benefit other scientific disciplines such as medical imaging, genomics and information security. Knowledge dissemination will be achieved through publishing our work at top-quality statistical journals with preprints made freely available on arXiv.org and my personal webpage. I will also present the research results at conferences and seminars both in the UK and abroad, targeting both academic and industrial audiences. All developed methods will also be implemented in open-source R packages to make them readily usable by practitioners.

The core statistical and computational problems that we address in this proposal are highly relevant to a wide range of applications. Many of these applications can bring either direct benefit via improved products or indirect benefit via preventive measures. For instance, the method developed in Project 1 will be useful in industrial quality control, by raising an alarm of any deviation from the targeted standards as soon as possible. Project 2 is directly applicable in areas such as structural safety monitoring, where multi-sensor measurements are often highly correlated. Project 3 is very useful in analysing passively collected longitudinal datasets where measurements are often asynchronous.

One area where our methodological advance can quickly translate into direct societal and economic benefit is in healthcare research. Through improved healthcare analytics, patients can benefit from a better understanding of how some particular diseases develop from the analysis of large volumes of time-ordered patient primary and hospital care usage data. I will facilitate such applications through, for instance, my existing collaboration with Bianca De Stavola's group in UCL Institute of Child Health. In addition, I will also reach out to more potential industrial users in areas such as finance and internet security through UCL Centre for Data Science and UCL eResearch Domain.